Production of synthetic diesel via CO2 Electrolysis:

The utilisation of carbon dioxide to produce green fuels from renewable electricity is an important research challenge for society today. A particularly attractive route is via solid state electrochemisistry. Here we seek to develop and study new electrocatalysts for the electrochemical synthesis of synthetic diesel. Initially catalytic activity will be examined, using well developed techniques. Once a set of potential candidates is found, then their electrocatalytic activity and potential use in SOEC systems will be studied. Small cells will be fabricated and tested as potential electrochemical systems, and their activity, resistivity and stability will be studied.

The utilisation of carbon dioxide to produce green fuels from renewable electricity is an important research challenge for society today. The project will involve the synthesis and characterisation of electrode materials for application in high temperature electrolysis. These materials will be fabricated into cells and evaluated for CO2 reduction. Gas conversion will be investigated by gas chromatography and electrochemical performance investigated.